Innovative counselling

Nottingham Counselling Service offers highly specialist counselling services for people with complex and enduring mental health problems, which are beyond the scope of the standardised treatment offered by the current NHS Talking Therapy Services (IAPT). NCS was runners up in the Nottingham Post Business Awards 2013, Not-for-Profit Category.

At present we work face-to-face with individuals by building their skills and strategies to overcoming problems whatever they may be. For the future we are considering online support in order to increase reach and accessibility to our services.

We are a registered charity offering appropriate accessible counselling, therapy and psychological support to people living in the City of Nottingham and East Midlands. Our primary goal is to improve both mental and physical health, by relieving distress and
sickness associated with emotional, personal, marital, family or related problems. The charity has a traceable history dating back to 1875 and we have been operating since 1977 as an independent local counselling service provider.

A Non-Executive Board of Trustees runs the organisation and the directors are actively involved in strategy and policy
development. The counselling services are quality assured by the British Association for Counselling and Psychotherapy
(BACP). At the time of writing, the charity employs a workforce of 50 active Volunteer Counsellors. A paid team of senior clinical
practitioners provides supervision, professional advice, continuous training and developmental support, which enable the
Counsellors to practice safely and ethically. We constantly encourage our service users and volunteers to be involve within the organisation and provide feedback about the services.